Seamless Collaboration in Industry: Harnessing AI and Reinforcement Learning for Fluent Human-Robot Interaction

"Research aims to revolutionize human-robot collaboration in industrial settings by integrating artificial intelligence (AI), reinforcement learning (RL) and systems monitoring. The objective is to develop an advanced framework that enables fluent and intuitive interaction between human workers and robotic agents in an industrial environment. The research will focus on leveraging AI to enhance perception capabilities, allowing robots to understand human gestures, intentions, activities, and dynamic task requirements not only allowing for seamless collaboration between human and robotic agents but also for a full digital record of the manufacturing environment including parts, people and robotics. Reinforcement learning will be employed to enable robots to adapt and optimize their actions based on real-time feedback, fostering a seamless collaboration where robots become responsive partners in complex industrial workflows. In addition natural language models will be employed to allow for seamless communication between human and robotic agents. Anticipated outcomes include improved task fluidity, reduced response times, and enhanced adaptability to dynamic manufacturing environments.
"